Protoype development of ship-board modular resonant power converter for ballast water management systems

Environmental damage to marine environments valued at $150bn globally arises from the
inadvertent transfer of aquatic invasive species (AIS) in seawater ballast. In response to this,
the International Convention for the Control and Management of Ships Ballast Water &
Sediments, proposed by the International Maritime Organisation, is expected to be ratified by
2016, upon which ballast water treatment (BWT) systems will be mandatory in all ships over
4,000T. (>55,000 ships globally). Although a number of approaches to BWT exist, electrochlorination
(EC) is suitable for all vessels and has high efficacy without further
environmental risk. However, widespread deployment of EC is limited by the size of high DC
current power supply, based on low frequency power converters, which require very large
magnetic rectifier components. Castlet Ltd aim to develop a novel power supply, typeapproved
for EC of seawater ballast, providing a step-change in capability with respect to
conventional EC power supplies. The outcomes of the project will be demonstrated through
two fully commissioned prototype demonstration units, to be used for industry engagement
with potential deployers of the technology.